Investigating the relationship between head injury and aggression in minors over time

Aggression can have negative implications not only to the self but to others and society. In England and
Wales and estimated 1.3 million violent crimes where reported. It is therefore important to identify what
may cause aggression including those conditions where aggression is a main characteristic (in this case
conduct disorder). In the past, traumatic brain injury (TBI) has been repeatedly investigated and has
suggested that there is a relationship with TBI and post-aggression. But what about a less severe head
related injury?
This project aims to investigate if there is a relationship between head injuries (excluding TBI) and
aggressive behaviours seen in childhood and adolescents. It will do so by using longitudinal data already
acquired from the Millennium Cohort Study (MCS) - a birth cohort study of 19,000 individuals born
between 2000 and 2002. It aims to see if there is a relationship between head injury and aggressive
behaviours in males and females during childhood and adolescents.
If there are different pathways in clinically relevant aggressive behaviours in these individuals and if
there are individual and familial risk factors for trajectories in aggressive behaviour in adolescents.